TM auto-monitoring 2

Development of Artificial Intelligence to identify product and brand names in online sales listings so as to enable fully automated monitoring for infringement against registered trade marks, at minimal marginal cost per mark.